Monitoring asset performance with AURAalert

The benefits of installing on-line asset monitoring systems cannot be fully realised without the development of novel, analytical tools which can extract knowledge across multiple, archived and large time-based data sources.
During this project, Cybula, an SME focusing on the development of large data analytics, together with Sim-Soft, an SME offering pipeline detection monitoring services to the oil & gas industry, propose to further develop and test AURAalert, novel abnormality detection software. This tool provides alerting of abnormal behaviour of complex systems by comparing against a large, reference data store. The technique can be used across a range of assets but in this proposal, the aim is to provide the enhanced alerting performance being demanded by pipeline operators. Data from a number of Sim-Soft’s existing installations will be used for this study.